Product Health Integrated Monitoring Kit

Millions of devices around the world rely on a battery for their critical power, including solar
power generation systems, telecoms towers, ATMs, traffic signals, hospitals backup, street
lights and rail signals. The failure of these devices is not only inconvenient but can result in
serious disruption. This is particularly true in locations such as Sub-Saharan Africa, Asia and
other locations where there isn't a reliable grid connection. At present, when these devices
fail, the fault cannot be remotely diagnosed and requires an engineer to visit the site, diagnose
the problem, order parts and then revisit the site to fix the problem. This process is not only
time consuming but inefficient, expensive and in some cases results in leaving critical services
without power.
At Product Health, we have developed a series of advanced innovative algorithms that give
customers the ability to detect failure of their batteries weeks before it occurs, enabling even
earlier detection and intervention. This technology has been developed with Oxford
University and is proven in the field however, in order for us to take advantage of it
commercially our market research has shown that it we need to develop a scaleable hardware
solution and expand our software analytics service. The aim of the project is therefore to
develop a ruggedized hardware remote monitoring kit, expand the analytical capability of our
technology to improve battery performance and finally trial the prototype with Network Rail,
GSMA and Chloride Exide, before launch.
The market for non-automotive batteries is currently worth in excess of $10 Billion per year
and growing at 7%. Combining our innovative analytics, with a remote monitoring hardware
device will enable us to supply manufacturers and operators with new data that could reduce
maintenance costs by up to 30% and develop our ‘software as a service business’ model,
disrupting the traditionally high cost of remote monitoring in this market.